How early eye circuits process and present visual features

From humans to fruit flies, the ability of resolve individual objects by their features and to link these features to a coherent precept of the world is crucial for visual behaviours and fitness of seeing animals. But it remains a mystery how information processing within the networks of nerve cells in the eyes make object recognition possible.

Eye circuits process and represent visual information as patterns. Some of these patterns are complex and allow the brain, for example, to recognize objects from different perspectives. It is not understood how the eyes/brains represent visual information as patterns, recognises those patterns, and then solves problems. However, it is likely that the underlying processes occur at the level of circuits, where neurons and their connections interact dynamically.

These important questions have direct implications for how we understand neural mechanisms for object/pattern recognition, with obvious links to artificial visual systems, machine-learning and robotics. Yet remarkably, they can be particularly well studied in the simple eyes and brain of fruit fly, Drosophila. While fly and human eyes have a very different architecture, both eyes must somehow extract object features from visual scenes, and to link these neural representations to some form of internal activity "maps" to execute goal-oriented behaviours. Importantly, Drosophila has a hard-wired circuitry of known layout, genetic toolboxes for modifying connectivity, and allows monitoring of neural activity with scalable resolution during visual stimulation/behaviour. This would not be possible in human eyes/brain.

We now wish to utilise new wiring diagrams, genetic, electrophysiological and optical imaging tools available for Drosophila and state of the art mathematical analysis to study neural mechanisms of object representation at the level of its eye microcircuits. Specifically, we are interested in uncovering what kind of processing strategies early visual circuits use to extract object features; how and why eye circuits separate and integrate the representations of object colour and shape ('what' information) from that of its location and motion ('where' information), and how these representations adapt when the same object is seen in different lighting conditions/backgrounds. This research plan aims to start identifying and quantifying the fundamental early neural mechanisms for object perception that are probably used in the nervous systems of seeing animals across the animal kingdom.

The knowledge we gain from these studies will not only advance our understanding of how animals see but, because the basic underlying neural connectivity and synaptic mechanisms are so widely found in other sensory systems and in our brain, will provide new insight into many other, often clinically important processes in the nervous system. Thus, our results should be off great interest to academics and industry, seeking to understand biologically-inspired design for machine sensing; principles which are usually more robust, cheaper, smaller and more energy-efficient than conventional engineering concepts. In long term, the new knowledge from our experiments and modelling may even help to manufacture novel adaptive biochips and test their performance as sensory implants.

Technical abstract
We wish to identify, analyse and model early synaptic mechanisms for processing and representing object features in the lamina/medulla circuits in the Drosophila eye. We shall use new wiring diagrams, electrophysiology, 2-photon imaging, modern genetics and mathematical analysis to quantify how: object 'what' (colour/texture/shape) and 'where' features (position/motion) are processed and represented by the lamina output neurones (L1-L5); analyse/model the neural/biophysical mechanisms responsible encoding these object features; elucidate the neural coding rules for early object feature representations.

This research will provide the experimental framework for building general theories about how visual information is sampled, processed, integrated and routed in the eye circuits. Such visual processes underpin many aspects of perception and behaviour of seeing animals, having obvious links to machine learning and robotics. Specifically, it is expected to advance neurosciences in three important ways: (i) Its results will provide new understanding to neural computations and circuit architecture behind early representation of visual objects and neural control of visual behaviours. (ii) It will generate new mathematical models and theories about how interactions between visual inputs and neural representations of object/event features, proving new insight to perception and ultimately to cognitive phenomena. (iii) it will generate new genetic fly models for monitoring and manipulating in vivo visual information processing in eye/brain circuits, and quantitative methods for analysing the recorded neural activity. These new results/methods/models/theories are expected to be very useful for hypothesis testing also in other neural systems, and could be of vital importance when designing the brain-machine interfaces of biomimetic prosthesis, such as artificial retinae.

Potential impact
Ph.D. students/staff: the project participants will obtain broad training in systems neuroscience research, including: live-imaging, electrophysiology, animal behaviour, genetics, signal analysis, modelling and basic lab skills; improving their employability in academia/high-tech industry. We have successfully trained students/post-docs both for academia and industry: senior academics/research fellows, a senior EU patent officer, a project engineer in BMW, etc. in both UK and abroad. We also train biomedical science undergraduate/masters students in lab-based projects, and provide lab tours for new students entering the university - these experiences inspire students. The postdocs will further participate in specialist courses to learn generic research skills, and will have an opportunity to gain teaching experience. I also have given research skill workshops in my laboratory for advanced international students (EMBO-summer courses) and, by invitation lectured on several international graduate schools and specialist courses.

Pharmaceutical industry and health practitioners: Neural computations and organisations underpinning information processing are similar across species - from flies to humans, involving similar logical operations, produced by comparable parallelism, connectivity and neurotransmitters. Furthermore, the retina is extension of the brain proper, having stratified organisation for massively parallel processing. So the circuit computations that we aim to elucidate will have their counter-functions in the human nervous system. The generic characteristic of any nervous system is its robustness to resist alterations and damage. E.g., the first clear symptoms of Parkinson's disease appear only when over 90% dopaminergic neurones in substantia nigra have died. Until then, the nervous system could sufficiently reroute information using homeostatic gain changes and parallel pathways. The genetic silencing experiments that we shall perform in the fly eye parallel networks, combined with direct live-imaging of the neural activity changes that so result, will give us unprecedented window to quantify how circuits overcome damage by redistributing their processing between neural neighbours though reinforcement/regeneration of connections. The fly preparation refined for this study, thus, has potential future use for testing the impact of therapeutic drugs on circuits, affected by neurodegeneration/trauma, to improve the nation's health.

Engineers and system biologists: Our (BBSRC funded) seminal assumption-free method for extrapolating the rate of information transfer of any signalling system from finite data continues to have increasing impact on how neural information processing is understood and quantified. Using that method, we were also the first to demonstrate that in cortical circuits action potential waveforms carry information. In the current study, we shall expand its use to spatiotemporal neural information processing to gain insight on one central question in biological systems: how object recognition emerges from feedback and feedforward neural interactions. The results we will obtain could have potentially profound impacts on algorithm design in many bioengineering application, including robotics, pattern recognition, machine-vision and design of retinal implants/artificial visual systems.

General Public: We expect the public to be keen to learn about different aspects of our research, including: (1) the perceptual world of insects, which is very different from our own (flies can see much faster movements than us and detect polarised and UV images). (2) The contributions Drosophila, as a model organism, can make to our understanding of brain functions. At a more advanced level, our research is deemed to provide the most comprehensive explanation for information processing at early circuits of the compound eyes: it is taught at 2nd year level at our University/in international University courses.